Data Intensive Science with the ALICE Experiment at CERN

The studentship is to support the STFC science programme at Derby, in this case the work with the A Large Ion Collider Experiment (ALICE) collaboration at the European Particle Physics Laboratory (CERN). ALICE is a data-intensive high-energy physics at the boundary of nuclear and particle physics experiment which, in this phase of operation, will take data though 2025. Working closely with UK collaborators the overall aim is to advance knowledge about the system created in the high-energy collisions at CERN's Large Hadron Collider and to advance the state-of-the-art in data science supporting the experimental programme.

The ALICE experiment is collecting data of increased precision and reach, pursuing rare signals from the quark-gluon plasma. It has expanded its capability for collecting data and established a data processing pipeline that decides which data to keep, processes it in near real time and exports a condensed form for further reconstruction. These datasets are still of order 100 PB and are distributed over a worldwide computing grid for analysis by the user community. Further developments are still required and possible areas for this in the project include; the decision over which events to retain, known as triggering; the detection of anomalous detector conditions, affecting data-taking; the efficient use of computing capacity by the users, through the development of new tools; the performance of algorithms for reconstruction and analysis, leading to final scientific results. Approaches to many of these developments are likely to involve machine learning or AI. At all stages collaboration with other members of the team or wider groups are essential.